Political astuteness skills and everyday practice: an interactionist analysis of volunteer sport coaches' perspectives.

Volunteer sport coaches (VSCs) provide an important service across the sporting continuum (i.e., grassroots to high-performance sport). Without their contributions, the sustainability of many clubs, competitions, and sporting opportunities would be significantly eroded (Griffiths & Armour, 2014; Ronkainen et al., 2022). Unfortunately, many organisations are facing increasing difficulties in attracting and retaining adequate numbers of VSCs. It has been suggested that these high attrition rates, in part, reflect the reality that many VSCs feel under-prepared and under-supported for the social, emotional, and interactive realities that comprise everyday life in their sporting clubs and organisations (Potrac et al., 2017; Rumbold et al., 2023).